AngelPass

"This project focus on an uncomfortable, yet unavoidable, perspective of life: death. It is a fact of life that we will all cease to physical exist and, yet, our digital existence may last forever if nothing is done.

Upon death, there are digital assets one wants to transfer control to others such as family, friends or work colleagues; examples are passwords to access a laptop, social media, email, cryptocurrencies or digital documents. There are also digital assets a person may want to have destroyed so to be in control of memory.

AngelPass will be a new product where anyone can securely manage passwords, documents, etc., for a long period; upon a life event, and depending on the person's wishes, they are either destroyed or sent to someone else. A key feature is that AngelPass will have no access to user passwords or documents at any time so all the secrets shared with us are completely secure."